Valman Construtction innovation

Valman Construction Ltd is an established construction business in the UK. The trend of electronic tendering is across the board – Government, Education, Building organisations and our idea will help replying at invitations for tender easier.